Fed-IDS: Decentralised Threat Intelligence & Orchestration

As cyber threats become increasingly automated and sophisticated, the traditional "siloed" approach to Intrusion Detection Systems (IDS) is failing. Currently, when an organisation detects a novel zero-day attack, that intelligence remains locked within their internal network. This leaves peer organisations, supply chain partners, and critical infrastructure providers vulnerable to the exact same attack vector until manual patches or vendor signatures are released days or weeks later. Furthermore, as AI/ML-based detection agents migrate to the Edge and Fog to support distributed computing, the infrastructure itself becomes a target for resource hijacking and tampering.

**Fed-IDS** addresses these critical vulnerabilities by introducing a "Collaborative Immune System" for the digital economy. It leverages advanced research in distributed machine learning and resource optimisation to create a unified security platform that solves two pressing challenges:

1. **Privacy-Preserving Threat Exchange (The "Intel" Layer):** Fed-IDS enables organisations to instantaneously share "learned immunity" without ever sharing sensitive network data. By utilising a verifiable federated learning exchange, the system allows different entities (e.g., a consortium of banks, health or energy providers) to trade their learnt model knowledge---representing attack patterns---rather than raw traffic or system logs. This ensures that if one node detects a threat, the entire network is immunised in seconds, while strictly adhering to data sovereignty and privacy regulations.
2. **Trust-Aware Infrastructure (The "Guard" Layer):** To ensure the integrity of the security agents themselves, Fed-IDS incorporates a novel orchestration layer. This system continuously monitors the behavioural fingerprints of the compute nodes running the detection models. It can instantly distinguish between legitimate AI processing and malicious resource misuse (such as cryptojacking or denial-of-service attempts), dynamically isolating compromised nodes to prevent them from poisoning the collective intelligence.

By transforming passive, isolated defences into an active, collaborative network, Fed-IDS empowers the UK's critical sectors to move from reactive patching to proactive, collective resilience. This project aims to commercialise this technology, providing Managed Security Service Providers (MSSPs) and industry consortia with the tools to secure the AI supply chain and automate threat response at scale.